FareViz

The Fareviz project aims to build innovative new digital services around a data warehouse of newly opened rail fares from RSP (part of the Association of Train operating companies). The project will offer analytics and visualisations around the 1.25bn possible rail fares as defined over permitted routes, with discount options and by different operators. This will enable government, regulators and travellers to benefit from an increased understanding of the highly complex and politically sensitive fares system through a new fares API designed for use by third parties in apps and services. The fare service will offer ticket fulfilment with social media feedback so that we can explore the use of the site to identify further services of interest to users